ARGUS development

Artemis-UK is working in conjunction with Loughborough University in order to produce a bespoke software solution which will expand the scope of our products, systems and solutions.